Quantum Mapping of Subsurface Hazards in Transport Networks

Hidden underground hazards such as voids, sinkholes, and water ingress pose a significant challenge to the safety and reliability of the UK's transport networks. They can cause sudden failures in roads, railways, and tunnels, leading to costly repairs, service disruptions, and serious risks to public safety.

This project will explore the use of quantum sensing technologies to detect and map these hazards before they become critical. By measuring tiny variations in gravity and magnetic fields, quantum sensors can reveal what is happening beneath the surface with far greater sensitivity than current inspection methods.

Working over three months, the project will demonstrate the feasibility of applying quantum gravimetry and magnetometry to transport infrastructure monitoring. The study will produce a use case focused on road and rail applications and an outline business case to show how this approach could reduce costs, improve resilience, and make transport safer for everyone.

By developing a new non-invasive tool for subsurface hazard detection, this project will help create a foundation for smarter, safer, and more efficient transport systems in the UK.